DPFS Resource Request University College London

Funding agencies continue to invest in basic science and this needs to be balanced with investment that leads directly to patient benefit. MRC?s DPFS initiative is therefore timely and forms an integrated approach with the MRC Translational Funding initiative. This application is for underpinning resource to support UCL?s portfolio of DPFS studies. This will be in the form of staff who will provide research project management support to accelerate the translation of fundamental research ideas into tangible patient benefit. We envisage that UCL will develop an expanding portfolio of DPFS projects supported by the MRC. These will aim to develop new drugs, medical devices and diagnostics in areas of unmet clinical need (including diabetes, heart and brain disease, and infection) that affect the ageing population. We request support for two research project managers to co-ordinate these programmes, work closely with and draw upon a pool of consultants as needed and as our portfolio develops, to manage the entire developmental pathway.

Technical abstract
The major investment by funding agencies in basic science in recent years needs to be matched by translational funding for projects that will turn basic discoveries into clinical benefit. The DPFS initiative is therefore timely and forms an integrated approach with the MRC Translational pump-priming initiative. This application is for underpinning resources to support UCL?s portfolio of DPFS studies. We are requesting staff resources to provide the necessary research project management support for what is envisaged will be a large portfolio of DPFS projects supported by the MRC. The 10 individual DPFS outline proposals submitted in this first funding round cover three areas within UCL?s translational research activities (therapeutics, diagnostics and devices) and fall within areas of clinical strength across UCL and UCLH (?diabetes, cardiovascular disease and its sequelae?, ?infection?, ?neurodegerative disorders?, ?hepatology and gastroenterology?, and ?hearing and sight?). Most of the proposals submitted in the current round address interventions that are convergent with UCL?s translational strategy - ?lifelong health, capability and wellbeing? - and target disorders associated with the ageing population. We request two research project managers who will work closely with and draw upon a pool of consultants as needed and as the DPFS portfolio develops, to manage the entire developmental pathway. A group of advisors internal and external to UCL will be called upon to advise as the projects develop.